Transforming Port of Blyth Operations with Advanced Labour Management Solutions

This project introduces, Athena, a strategic labour force management system at the Port of Blyth, aimed at enhancing operational efficiency and ensuring regulatory compliance. Central to this are two modules: automated employee scheduling and task allocation, and a comprehensive skills and qualifications management system.

The automated scheduling module uses statistics and AI optimizing human resource allocation and improving operational efficiency by up to 8%.

Athena uses AI assigning tasks based on employee availability and forecasted demand. This approach not only improves productivity but also addresses employee preferences, potentially reducing turnover and increasing job satisfaction.

In parallel, the skills and qualifications management module ensures that tasks are assigned to appropriately qualified personnel. This is critical in a port environment where safety and adherence to regulations are essential. By maintaining an up-to-date database of employee qualifications, compliance standards are efficiently met.

The impact of this project extends beyond the Port of Blyth. The logistics benefits will ripple across the North East of England. The SaaS system can serve as a replicable model for other ports and industries, showcasing the benefits of digital solutions in workforce management.

The Port of Blyth's significant investment of nearly £50 million between 2012 and 2022 demonstrates its commitment to stakeholders and regional economic development. As a catalyst for commerce in South East Northumberland, the port has been instrumental in attracting substantial inward investment to the Blyth Estuary. This is particularly notable given its role in the offshore renewable energy market since the early 2000s. Moreover, as a Trust Port, its contributions extend beyond economic benefits, encompassing support for local charities, schools, and initiatives like the Energy Central Learning Hub, aimed at upskilling the workforce for a low-carbon economy.

The project aligns with the goals of sustainable development. By optimizing resource use and reducing operational redundancies, it contributes to a more sustainable economic model. Efficient scheduling can lead to a reduction in overtime + contractor costs by 7.5% through optimising the ports most constraining factor -- labour.

The digital transformation at the Port of Blyth is expected to have a tangible impact on the regional economy. The implementation of advanced technology in one of the key infrastructures of the region can act as a catalyst for economic growth, attracting investment and encouraging technological adoption in other sectors.

This project represents a significant step towards a more efficient, compliant, and economically strong North East of England.